IP Application

I would like to expand my range of creative merchandise (craft kits, toys and gifts) and (fiction) books to include educational products and books, mostly for the children's market and also to allow us to grow the business worldwide.